aIDR: Improving the pitch-side diagnosis of adolescent concussion, its frequency and severity through cranial rotation modelling and ultra-slow-motion impact sequencing

Improving the pitch-side diagnosis of adolescent concussion and its severity through cranial rotation modelling and ultra-slow-motion impact sequencing.